Spectroscopy of Omegab** for the LHCb experiment

I am undergoing research into spectroscopy of Omegab** for the LHCb experiment. Looking at the decay of the doubly excited Omegab baryon to Xi_b and a kaon. This decay may show us resonances of the Omegab. I will also be conducting tests on MaPMTs for the LHCb RICH upgrade next year.